An investigation for the use of sensors for wound management

Medilink are vastly experienced in the area of wound care, wound healing and models of wound healing. Medilink are also experts in competitor and technology landscaping and are best placed to do a review of the key analytes that might be of value for monitoring wound healing progression and directing targeted treatments in the long term. This information would guide the development and testing of sensors for these applications and the basis of any business case for sensor development.